Geomechanical properties of Groningen Reservoir, Netherlands, from deformation and seismicity.

Extraction of gas from the large Groningen field presents significant ground engineering challenges. As the reservoir compacts and the overlying region subsides induced seismicity is increasing. This is a densely populated area so the societal importance and interest is significant.

The gas extraction record will be combined with information on deformation derived from satellite InSAR, GPS measurements above the reservoir, and microseismicity recorded using a new array of 59 seismometers in boreholes. The dataset will be analysed to constrain the contribution of viscous and poro-elastic deformation and the partitioning of seismic and aseismic deformation.

This will allow us to model the geomechanical properties of the subsurface reservoir, place physics-based constraints on the likely size and location of induced seismicity, and better understand how elastic energy builds up and is released in seismic events.